LatentLeads

LatentLeads is an innovative lead generation software platform, which seeks to solve a
significant core problem in the B2B sales and marketing sector by providing warm and hot
leads based on real time analysis of social media, forums and blogs. It will use new complex
big data frameworks, text mining and natural language processing algorithms to provide
semantic meaning to otherwise disparate information around the web allowing potential
customers for businesses to be identified and targeted more accurately.
LatentLeads is particularly aimed at competitive sales markets where purchasing decisions
need to be made relatively quickly - and it will aid the decision making process, where the
purchaser might not know all the suppliers well.